Exploring and explaining the role of disadvantage in crime causation

One of the most academically and publically discussed factors in crime causation is the role of social disadvantage (a comparative lack of social and economic resources). In fact, it is difficult to imagine any criminological topic that is more debated than that of the extent and nature of the relationship between disadvantage and crime. However, the link between social disadvantage and crime is surprisingly poorly researched and understood and remains a key criminological puzzle. For example, one of the most (as yet) inexplicable aspects of this relationship is that while most persistent and serious offenders have grown up in disadvantaged circumstances, most people who grow up in disadvantaged circumstances do not turn to a life of persistent and serious crime.

In the proposed research we aim to advance knowledge about this central social problem by empirically exploring (using new innovative methods and unique data) and analysing (using new integrative theory) the role of social disadvantage in crime causation. The central thesis to be analysed and tested is that social disadvantage affects people's crime involvement and criminal careers primarily through processes of social and self-selection which influence people's level of exposure to criminogenic developmental and action contexts. We will also explore and analyse, against this backdrop of the disadvantage-crime nexus, young people's experiences of and attitudes towards the criminal justice system (e.g., police, youth offending teams, courts, probation).

The overall aim of the proposed research is to produce a comprehensive study and analysis of the link between social disadvantage and crime in adolescence and young adulthood. In the proposed research we aim to apply and further develop new theory and innovative methods to explore and explain the role of disadvantage in crime causation. Guided by Situational Action Theory, and using unique data about young people and their environments from the longitudinal Peterborough Adolescent and Young Adult Development Study (PADS+), we will investigate (e.g., using space-time budget and small area community survey methodologies) how adolescents' and young adults' social lives vary in relation to their different levels of social disadvantage as a consequence of processes of social and self-selection. We hypothesize that if social disadvantage has an impact on young people's crime and criminal careers (e.g., onset, duration and desistence) this may be primarily because disadvantage-induced selection processes are likely to place disadvantaged young people more often than others in developmental contexts that are conducive to the development of a higher crime propensity, and in action contexts in which acts of crime tend to be encouraged (or at least are not strongly discouraged). As far as we know, this aspect of the role of disadvantage in crime causation has never been properly theorised and empirically studied and will break new ground in the understanding of the disadvantage-crime relationship.

We anticipate that a better understanding of the role of social disadvantage will not only be crucial for the advancement of our knowledge about crime and its causes but also potentially for how the problem of crime is addressed and can be more effectively dealt with politically and socially. We also anticipate that the findings of our research will help policy-makers and practitioners devise better policies and interventions to prevent young people who grow up in disadvantaged environments from developing into persistent and serious offenders.

Potential impact
Crime is a major social problem affecting the welfare of citizens and prospects for businesses. Numerous UK cities have areas which are plagued by crime and disorder, dramatically reducing the quality of life of their inhabitants. Some cities have recently experienced riots with devastating consequences for people and businesses. The life prospects for young people heavily involved in crime are generally bleak. At the same time the UK is facing a crisis in the number of offenders demanding the limited resources of its often strained criminal justice system.

It has been estimated that crime costs UK society more than £36 billion each year (Dubourg et al., 2005). Public opinion polls (see e.g., Ipsos Mori Issues Index: Trends since 1997) and political debate, such as that surrounding the 2010 government election, agree that crime is one of the most pressing UK social problems, yet there is little agreement among politicians and policy makers about how to best address it (the debate about the causes of the recent urban riots is a good, albeit extreme, example). There is clearly a need for greater knowledge and a stronger evidence-base regarding the causes of crime and its prevention.

One of the most academically and publically debated but least scientifically understood aspects of crime causation is the role of social disadvantage. While most persistent and serious offenders have grown up in disadvantaged circumstances, most people who grow up in disadvantaged circumstances do not turn to a life of persistent and serious crime. To be able to explain why this is the case (i.e., to identify the key factors and processes involved) will take us a long way towards better understanding the role of disadvantage in the explanation of crime and its prevention.

The question of the role of disadvantage in crime causation and its implications for crime policy and prevention is without any doubt a central concern for the UK government and its relevant ministries (particularly the Home Office and Ministry of Justice but also governmental departments dealing with matters such as education and housing) as well as criminal justice agents and agencies (e.g., police, courts and probation), including regional and local Crime Prevention Partnerships and charities involved in crime prevention and the rehabilitation of young offenders. We anticipate that the findings from our proposed research will have a high user relevance and potential impact since the disadvantage and crime problem is a key issue in crime policy and prevention.

If through a better understanding the influence of social disadvantage on young people's social lives, we are able to highlight key differences in the lives of socially disadvantaged young people which can be addressed by policy or prevention efforts, our study may have the knock-on effect of reducing negative life-outcomes such as crime involvement for those growing up in disadvantaged circumstances. For example, identifying key differences in the social lives of disadvantaged people who do not become involved in serious and persistent crime may help us better understand and manipulate factors which keep young people from becoming involved in crime. In addition, capturing and analysing desistence processes more comprehensively can better inform efforts to keep young people from staying involved in crime. Because of our longitudinal framework, we may also be able to identify critical time windows for intervention, which may enhance the study's ultimate impact.

Although it is not a direction the study will pursue, there are also commercial implications for gaining a better understanding of people's social lives, and methods to study them, especially in regards to processes of social and self selection.